Reducing the cost of fuel cell components and pilot production of bipolar plate coatings

This bilateral collaboration brings together expertise from the industrial and academic partners from the UK and Taiwan and aims to address some of the performance and cost challenges of proton exchange membrane fuel cells (PEMFCs). High-performance, low-cost bipolar plate coatings will be developed using Teer Coatings' closed-field unbalanced magnetron sputtering and low-Pt catalysts deposited using its nano-cluster deposition technology. A pilot-scale coating deposition vacuum system will be built by SurfTech as a demonstrator of the technology. The consortium will benefit from the extensive expertise of the academic partners in the fuel cell development and evaluation.